Enhancing Cell Therapy Manufacturing: The StemBond Solution for T cell Activation

StemBond Technologies is harnessing the power of advanced materials science to ignite a cell therapy revolution. We specialise in preserving the vitality and functionality of cells cultured outside the body, addressing pivotal challenges in the manufacturing of cell and gene therapies. Our mission is to empower the development of cell therapies, enhance the quality of cell therapy products, and innovate superior cell culture platforms.

Our core offering lies in delivering state-of-the-art cell culture platforms that ensure the optimal performance of cells, a critical need in the field of regenerative medicine where traditional cell culture methods fall short in sustaining high-quality cells. Our breakthrough solutions pave the way for more effective, accessible, and cost-efficient cell therapies by ensuring the delivery of cells that function at their best.

Through this project, we will provide solutions for T cell expansion and exhaustion through development and optimisation of our StemBond Technologies, and evaluations from external partners and collaborators. This phase will culminate in the creation of a functional prototype poised for small-scale production. Integral to our project is the pursuit of critical regulatory approvals for the raw materials used in cell and gene therapies (CGTs), achieved by implementing a Quality Management System (QMS) and securing ISO certifications.

Our project is a testament to our commitment to bolstering the UK's health and life sciences sectors by enhancing the manufacturing processes of cutting-edge T cell therapies and beyond. We are strategically positioned to tackle healthcare challenges with agility and precision, accelerating the development and deployment of ancillary materials, especially in the realm of immuno-oncology. The fruition of this project will see the emergence of a functional prototype ready for small-scale manufacturing and the acquisition of crucial regulatory approvals for CGT raw materials. These milestones are key to elevating the quality of cell therapy products, thereby revolutionising the effectiveness, affordability, and reach of cell therapies across the globe.